Development and Application of Chemical Probes to target Protein-Protein Interactions

Jumonji-C (JmjC)-hydroxylases known, disease-associated 2OG-oxygenases but remain poorly characterised. The full scope of the JmjC hydroxylase cell biology or the molecular basis of enzyme:substrate recognition and catalytic regulation remains unclear. To investigate further, JMJD5 has been selected as a model as it is an essential 2-OG oxygenase with arginyl hydroxylation activity.

JMJD5 inhibition has been associated with replication stress in human neurodevelopmental disorders and has been shown to be inactivated in cancer tumours. A proteomic screen identified novel tumour suppressor, RCCD1, as a key binding partner. The RCCD1:JMJD5 complex has been reported to be crucial in maintaining replication fidelity.

Probing further into the RCCD1:JMJD5 system would highlight the role of arginyl hydroxylation in replication and DNA damage repair, the impact of RCCD1:JMJD5 inactivation in neurological disorders and cancer, the importance of interacting partners in substrate recruitment/hydroxylase activity and the therapeutic opportunities to target DNA damage repair and 2-OG oxygenases.